Volcanic seismicity and eruption forecasting at the basaltic caldera volcanoes of the Galapagos Islands, Ecuador

This project will undertake the first systematic study of seismicity of the basaltic volcanoes of the Galapagos Islands, providing new insights into their behaviour, and methods for forecasting future eruptions